South West College and Foyle Food Group Limited

To develop and implement a higher welfare housing and bedding system for beef cattle, reducing illness and injury, improving comfort, providing environmental benefits and implementing data and sensor systems innovative to the industry.